Development of an EV-Enabled Route Planning Tool for Domestic Waste Collection with Supporting Local Authority eRCV Trials

Local Authorities are under considerable pressure to demonstrate leadership in the area of decarbonisation, and no element of their service is more 'visible' than their refuse collection operations.

At the same time as fleet managers are being asked to decarbonise their vehicles, the range of demands placed on them is increasing. As refuse collection vehicles are amongst the most expensive vehicles within a fleet and typically have an operational life of up to 10 years (and sometimes longer), it is critical that vehicles are replaced based on the best-possible operational and cost data.

In planning the transition to zero emissions solutions LAs must consider the opportunities offered by specific vehicles (including new build and re-powered models), and potentially to adopt current operations fulfilled by diesel vehicles to take advantage of available technologies.

The aim of this project is to develop a software tool which will enable local authorities to optimise their waste collection operations, providing high-quality, operationally derived information which will help local authority fleet managers to design new refuse collection operations to take advantage of developing technologies, and to right-size their fleets reflecting the changing demands on these operations.